Ultrafast Dynamics at Protein Interfaces

Proteins are large and complex molecules that play a key role in almost all processes in living systems. Their incredibly diverse roles include protecting the cell by binding viruses and bacteria, reading DNA to build new molecules, carrying the messages to coordinate cell functions, building the structures of the cell and finally storing and delivering molecules to the sites where they are needed. What all these processes have in common is the need for the protein to interact with its environment, necessarily at its interface. Thus it is no exaggeration to say that understanding the protein interface is essential to understanding protein function. This research programme is primarily aimed at developing such an understanding.
One problem in characterising protein interfaces is that they are extremely inhomogeneous at the molecular level, comprising charged, neutral, H-bonding and hydrophobic residues, all of which interact differently with the (usually) aqueous environment. To characterise such an environment requires a probe of molecular proportions, so the available tools are very limited. A second problem is that the interface is a very dynamic environment, so the molecular scale probe really requires the ability to time resolve structure changes which may occur on a huge range of timescales from nanoseconds to seconds. The only tools which fit the bill are fluorescent molecular probes, since fluorescence is a very sensitive function of the environment and has a natural timescale that permits subnanosecond observations. One potential disadvantage is that the addition of a fluorescent molecular probe can be sufficient to perturb the local structure one is trying to study. Our solution to this is to use the only strongly fluorescent amino acid, tryptophan, as the fluorescence probe.
The methods required for the measurement and analysis of fluorescence data are already well developed in our laboratory. By studying the time dependent fluorescence with better than 100 femtosecond (one hundred million billionths of a second) resolution we can extract very detailed information about the structure and dynamics of the site of the fluorescent molecule. To extend these methods to the study of tryptophan fluorescence we will adapt our spectrometer for UV excitation and detection required. We will then design a hierarchy of peptide samples ranging from specific sequences of a few residues through individual alpha helices up to complete proteins with known secondary and tertiary structure. In this way we will be able to control the environment of the single tryptophan. Thus we will probe dynamics at the tryptophan site as a function of the local structure, its polarity, its charge and its solvent accessibility. Finally we will modify the medium by incorporating molecules which are known to interact with the protein interface, and investigate their effect on the dynamics. By such studies we will build up a comprehensive picture of dynamics at the protein - aqueous interface. Of course such experiments must be complements by theoretical analysis. Our results will provide both a severe test of and a stimulus too computer simulations of the protein interface. In this way we will develop a complete picture of this vital environment.

Potential impact
We anticipate impact in two areas.

The development of molecular level understanding of complex biological processes (societal and economic impact)

The training of personnel in advanced instrumental methods (economic and societal impact)

The project we propose is fundamental science, but directed towards the development of a molecular level of understanding of life science phenomena. The chemical processes occurring in the living cell are certainly complex and are at present far from completely understood. To develop an understanding with anything like the molecular level detail that currently exists for elementary reactions or simple physical phenomena will certainly require the development of new ways of looking at reactions. Here we are specifically proposing novel ultrafast measurements of processes at the protein medium interface, but this is part of a wider movement of extending the methods of physical sciences in ways appropriate to life science problems (single molecule spectroscopy, X-ray and NMR are other examples). A key feature of this movement is the synergy between experiment, theory and simulation. It is through this multidimensional approach that molecular level detail of cell processes will be attained.

An example (pertinent to the present proposal) is the modelling of drug protein interactions using a variety of docking or 'lock and key' methods. These have had some success in drug development, but it is now widely realized that their usefulness is limited to coarse screening. Once the flexibility of the host and guest are included the number of possible solutions becomes too vast to allow for a simple solution. Increasingly molecular level detail must be included in such calculations. Even then it is now acknowledged that the role of the solvent in the specific binding topography is central to the interaction to be calculated. Our experiments are designed to bring out precisely the level of detail required to make more effective 'docking' programs. Thus the modelling of drug - protein interactions, and therefore the field of drug discovery will be one economically vital area where the proposed research will impact. Beyond that a societal benefit in improved health care will follow. Our approach to developing impact will be initially through collaboration with computational modellers and simulators, but more broadly we will communicate our results to the drug discovery community. In this way we anticipate long term impact on human health.

A second route to impact is through development of personnel capable of delivering advanced instrument solutions, which is a key part of the research. These people will go on to meet the growing demand, especially in life sciences, for new faster and more sensitive and efficient analytical instruments. This will have an economic impact, the instrument sector being of some importance, and longer term societal benefit will flow from the application of these new tools.